Quantitative reactivity profiling of the cytochrome P450 superfamily

"Cytochromes P450 (P450s) form a large and particularly diverse superfamily of enzymes in plants. P450s play an important role in the biosynthesis of many structural components, plant hormones and defence compounds and are key enzymes in the detoxification of agrochemicals 1. Many efforts have been taken in order to identify the specificity of these enzymes and understand their biological function. However, just a minor number of P450 substrates have been identified and thus, there still remain many P450s to be functionally characterised 2. In this research we aim to use a distinct and more global approach such is activity-based protein profiling (ABPP) to monitor, identify and characterise the activity of P450 enzymes within complex plant proteomes. The aim of this project is to establish a quantitative reactivity profiling of the cytochrome P450 superfamily in plants and apply this technology to study the role of P450s in specific plant phenomena. In short, firstly we will exploit used and novel P450 probes to generate a new suite of activity-based probes able to quantitatively profile P450s in the model plant Arabidiopsis thaliana. Subsequently, we will implement this distinct tool to identify and monitor the activity of P450s in A. thaliana-Pseudomonas syringae interaction and different agrochemical treatments.
BBSRC priority areas addressed:
- Agriculture and Food Security.
- Food, nutrition and health.
- New strategic approaches to industrial biotechnology.
- Sustainably enhancing agricultural production.
- Global food security."